Reducing Waste on Bread Roll Plants by application of Novel Process Technologies

Bread is part of the everyday British diet. Bread rolls were once perceived as a premium product in this market. The British consumer now sees this product as more of a commodity product and when choosing which bakery products to select for their basket, they are selecting smaller pack sizes and wanting lower prices. For bread roll manufacturers the challenge is to ensure that the consumer is not paying a higher price because of manufacturing inefficiencies. By investigating new technologies in the manufacture of roll products, we can eliminate the use of processing aids such as dusting flour and and oil, reducing our waste levels to below 1%. As a result we will be able to minimise our environmental footprint whilst delighting consumers everyday with the good quality product they expect, at the price point which is right for them.